University of Plymouth and Essential 6 Limited

To create an innovative IT driven, secure Learning Management System (LMS) to optimise individualised face-to-face and remote training development, delivery, pre and post assessment and biometric verification with a robust audit trail.